BIM Implimentation and Stratergy

Templeman Design recognize the benefits Building Information Modeling brings to the whole construction process. The development of a clear managed strategy to implement BIM within the business and to demonstrate to our clients we can deliver and control projects to a standard, which justifies their commitment to the process, will be a key factor in the continuing success of our practice and ensure good design and value for money in the public sector.